Project TUPLA - traceability of used PLA across the supply chain from manufacturer to recycle

To support the development of a circular business model our innovation is a traceability solution to track a novel polylactic acid (PLA) fabric developed in the United Kingdom from polymer source, through manufacture and use to disposal and recycling. This patented novel fabric is being produced into surgical gowns to be used in the NHS.